University of Dundee and Rock Solid Processing Limited KTP 22_23 R2

To develop a technical framework for integrating Incinerator Bottom Ash Aggregate into concrete products to accelerate the development of the market in the UK.